An Intergenerational Housing Model

"This project explores and tests the potential for a form of housing that is based on the traditional concept of the extended family home, where care and other services are shared out amongst the community. We're calling this intergenerational housing. At first it may seem ambitious to imagine this could work amongst people who are not related, however with the right design and incentives we believe that this model can have a dramatic impact.

Crises of housing affordability, appropriate housing, health and care are all connected and so we must consider ways that they can be solved together. Currently, responses to these challenges are segregated in planning, the law and funding. The perfect storm of funding cuts and inflating land values means even the too few homes being built mostly serve the people in least need and are inflexible so don't support changing requirements throughout our lives.

The effects of severe shortages of suitable, affordable housing and care, particularly for the elderly and working adults with children, are now being felt severely by NHS, Social Care and community services. The strain will become more pronounced as the UK's population ages, and the challenge can only be confronted through innovative approaches that connect the problems and solutions across societal and organisational boundaries.

Over the course of this project, the team will work with public and private organisations who are facing these challenges, including the GLA and Camden Council. We will develop a set of tools that will appraise possible sites for intergenerational housing. Intergenerational housing is as much about the way that people live together and share support for one another as it is about buildings and so we will test out how different operational models could work. A specialist provider in in our project team, Baxendale, will help us do this.

During the 20th Century there was great innovation in social and affordable housing that lifted large sections of society out of poverty and improved their health and wellbeing. Many of these models no longer suit contemporary life or the ways we deliver housing and care. Intergenerational housing has an important part to play in a new wave of innovative housing models fit for the 21st Century."